Identifying the strain types of ergot across the UK and how genetics and the environment affect mycotoxin production

Ergot infection, caused by Claviceps purpurea, makes entire cereal harvests unsafe due to the production of toxic ergot alkaloids. Even trace amounts can harm humans and are difficult to detect using methods like mass spectrometry.
What remains unclear is which C. purpurea strains exist across the UK, how environmental factors affect them, and whether some strains lack toxin production entirely-possibly due to missing or inactive genes in the ergot alkaloid biosynthesis gene cluster (a pathway of 14 genes where one missing gene can halt the entire toxin production process).
It's also not fully understood how combined weather, location, and crop type influence mycotoxin production. The diverse climates and cereals across the UK offer a valuable opportunity to explore this.

Methods
Use PCR to identify strain types and test for the presence/absence of ergot alkaloid genes.
Use SSR markers (unique repetitive sequences) to differentiate strains.
Apply ELISA to detect and quantify ergot alkaloids in seeds and sclerotia.
Analyse historical weather data from sample locations to assess how it affects mycotoxin production and infection rate
Project Goals
Map and database C. purpurea strains found across the UK.
Differentiate strains based on crop species, grass hosts, and crop varieties.
Find patterns in toxin production and infection rates based on strain, location, crop, and weather.
Identify toxin-producing genes and their variation across strains.
Investigate how environment and crop types influence mycotoxin production.
Combine strain, crop, and weather data to explore interactions driving toxin production.